k3

We need an expertise help to carry out nutritional analysis of the ingredients used (mainly herbs) for development of a natural blended supplement for keeping nursing mothers healthy as well as infants. Additionally, the best method of preparation of the product will be sought for the safer and maximum nutrients.